Thermometry with embedded SI traceability for industrial applications

Most industrial processes rely on temperature measurement, which directly influences product quality, energy efficiency, and emissions. All conventional temperature sensors exhibit calibration drift leading to inefficiencies. Poor surface thermometry causes process control problems in advanced manufacturing. Poor gas thermometry causes sub-optimal noxious emissions and reduced efficiency. This project will overcome specific process control challenges by implementing embedded traceable thermometry in-situ through driftless practical primary thermometry and self-validation, gas/combustion thermometry, and new traceable surface temperature measurement methods. Traceability will be either directly to the redefined SI kelvin, or indirectly via the International Temperature Scale of 1990 (ITS-90).